Enhanced Liquid Immersion Power Systems

ELIPS (Enhanced Liquid Immersion Power Systems) is a design-for-manufacture project aiming to build a UK supply-chain to deliver immersion and GaN-based technology across PEMD sectors. Our aim is to create a collaborative value-chain capable of delivering power modules(components), bespoke immersion components & sub-assemblies (sub-components), services (scaled manufacturing and system integration) and IP, for years to come.

The partners aim to deliver high-efficiency PEMD products and services across multiple sectors, including Automotive, Aerospace and Renewable Energy, outlined in the ISCF strategy for the 'Future of Mobility' and 'Clean Growth'. ELIPS will contribute to energy-saving systems for datacentre infrastructure that will support sustainable growth in IoT, SMART cities, data economies and industrial-automation (4.0). All of which are critical elements for the global Net-Zero challenge.

ELIPS will create a collaborative OEM to develop capability and capture the immersion-cooling power market share. Each partner will develop knowledge, products and/or services to capitalise on these emerging markets. Immersion-cooling offers horizontal and vertical supply-chain and market growth potential.

**The main outputs will be:**

* A supply chain capability from design to delivery
* Power modules for rack-based immersion and submersion technology
* Integrated GaN power technology for systems integration.